Active Virus Filter Membrane

Provision of an Active Virus Filter capable of capturing and destroying the virus molecule that causes Covid-19\. Assembled in a low cost unit for deployment initially in ambulance interiors and then in other critical spaces.

ADDITIONAL INFORMATION

Additional funding will allow demonstration in stand alone air purification systems as manufactured by UK based Camfil Limited. Demonstration in this application will position Q-Flo as a direct materials supplier to Camfil. Q-Flo will also be able to develop sales to other air purification and system suppliers.